Smart Shipping Safety and Cyber Assurance

This 5-month collaborative feasibility study will identify potential cyber and safety vulnerabilities with current small boat (<150 kW) electric propulsion and control technologies and then develop a roadmap which outlines tools and techniques to assess and address these vulnerabilities going forward. This is important work to allow the scaling of decarbonisation technologies in the maritime industry.

This feasibility study will:

* Undertake cyber security testing at the University of Plymouths (UoP) Cyber Ship Lab on a representative electric propulsion and control system
* Benchmark the system and software against accepted software safety practices using an innovative formal method approach developed by D- RisQ Ltd
* Develop tools, techniques and a future roadmap outlining the steps necessary to achieve high levels of cyber and safety assurance in such products going forward
* Present a future trial to demonstrate the proposed techniques and assurance processes applied to an electric propulsion/control system operating in a representative operational environment

The move towards electrification, digitisation and autonomy in the marine sector is exposing what have previously been simple closed, isolated mechanical systems to ones that are increasingly dependent on software and external connectivity. This makes them increasingly vulnerable to various threat vectors in terms of digital cyber security and safety.

Cyber security and safety assurance will be a critical element in exploiting the rapidly emerging marine electrification market (currently £4.5Bn/yr+), particularly with government users and large corporations or safety critical markets.

By assessing the vulnerability of current systems and providing a structured and assured approach to the development of such systems and software, benchmarking against existing industry standards for safety and cyber-security, we will be able to produce a roadmap that shows how to develop safe and secure smart shipping systems going forward

This project brings together a partnership of experienced academics and established businesses:

* RAD Propulsion will lead the project and provide a representative electric propulsion and control system for assessment.
* The UoP has extensive autonomy, maritime and cyber security research expertise, operates its own fleet of vessels/USVs and will contribute its innovative Cyber Ship Lab test facilities to the project.
* D-RisQ will bring expertise in high integrity software development and testing for both safety and security, applying its innovative formal method techniques which it developed for use in other domains

Stehr Consulting Ltd brings specialist experience of maritime regulatory and certification frameworks to support identification of relevant cyber and safety standards and potential regulatory/certification barriers.